Robustness-performance optimisation for automated composites manufacture

This project focuses on the development of a manufacturing route for composite materials capable of producing complex components in a single process chain based on advancements in the knowledge, measurement and prediction of uncertainty in processing. The methodology proposed uses measurements of the instantaneous state of a component during production, predictive modelling of associated variability and numerical optimisation. These three are integrated in a control loop that allows the process to adapt in real time in order to compensate for deviations from its nominal state due to variability. This manufacturing philosophy accepts the existence of variability in these highly heterogeneous and directional materials and uses it in order to improve the product as the process evolves.

The necessary developments comprise major manufacturing challenges, such as the real time measurement of fibre variability in robotic fibre placement and the processing of composite components involving areas of large thickness. These are accompanied by significant mathematical advancements, such as the numerical solution of coupled non-linear stochastic partial differential equations, the inverse estimation of composite properties and their probability distributions in different directions based on real time measurements and the formulation and solution of a stochastic model of the variability in fibre arrangements. The integration of these developments will be carried out on a single process chain of fibre placement, resin infusion and resin cure; however their applicability is generic in the context of manufacturing involving heterogeneous materials and variability.

The outcome of this work will enable a step change in the capabilities of composite manufacturing technologies to be made, overcoming limitations related to part thickness, component robustness and manufacturability as part of a single process chain, whilst yielding significant developments in mathematics with generic application in the fields of stochastic modelling and inverse problems.

Potential impact
The main outcome of this project will be the capability to produce highly performing composite structures in a single process chain. The load bearing capabilities of composites will be increased whilst their cost will be reduced. Consequently, use of composites as a lighter, greener, less costly solution will result in significant environmental benefits, business opportunities and increased competitiveness. More generic application of the project outcomes will also enable a shift in how manufacturing addresses variability in general, with associated benefits in terms of production speeds and final product quality. This will lead to increased efficiency and result in a competitive advantage for UK manufacturing companies.

The impact of the work will be maximised through direct industrial collaboration in the context of the project. Furthermore, the opportunities for long term benefits will be enhanced by a communications strategy addressed to industry and the academic community thorough workshops, conference presentations and publications in scientific journals.